Artificial Intelligence-Driven Synthetic Genomics: Leveraging Deep Generative Networks for Efficient Genome Engineering and Enhanced Organism Design

Unleashing the Power of AI in Synthetic Genomics: This PhD project combines synthetic
genomics and artificial intelligence to unlock genome architecture insights. We aim to
streamline the genome engineering process by utilising advanced gene manipulation
techniques like CRISPR/Cas9 and the power of AI. Our project employs generative deep
neural networks, akin to large language transformers, to develop generative models of
genome organisation. The models will be experimentally validated using
Schizosaccharomyces pombe to create minimal and efficient genomes optimised for
protein production. This interdisciplinary project promises to revolutionise our
understanding of genome organisation, potentially impacting various biotechnology
applications.